N-point motions in Random Dynamical Systems

Random dynamical systems combine classical, deterministic, mathematical models designed to capture the governing essence of a system, i.e. its main driving forces, together with external stochastic fluctuations known as noise, providing us with a significantly more realistic framework to describe a wide range of processes [1]. In order to study these systems, robust analytical tools have been developed from stochastic analysis, ergodic theory and more recently bifurcation theory, allowing not only for a statistical explanation of the model but also for a dynamical path-wise interpretation of its behavior.

In this setting, we focus on the study of several (n) particles within a random dynamical system, which we refer to as the n-point motion, to go beyond the usual single-point, statistical, and probabilistic description of a model.
Starting with the two-point motion, in the case of stochastic differential equations and particularly for stochastic flows of diffeomorphisms, it was shown by H. Kunita in 1990 [2] that the law of the process is fully characterized by the two-point motion, or in other words that knowledge of the dynamics of any two particles evolving within the system yields a full description of the flow. Indeed, the study of the two-point motion in random dynamical systems is also crucial for the description of synchronization and closely relates to fundamental notions in the field such as Lyapunov exponents or the system's entropy amongst others.
More recently, Homburg et al. have observed a close link between the bifurcations on the invariant measure of the two-point motion and phase transitions that provide a much richer understanding of the underlying system and its dynamics. However, a complete theory able to describe this topic is yet to be developed.

The aim of this project is to identify and analyze such novel mechanisms, as we access the hidden information behind the two-point motion's dynamics, and continue by building towards a full description of the system's n-point motion, uncovering the properties of such complex models.

This project falls within the EPSRC statistics and applied probability, and non-linear systems research areas.

Potential impact
Probabilistic modelling permeates the Financial services, healthcare, technology and other Service industries crucial to the UK's continuing social and economic prosperity, which are major users of stochastic algorithms for data analysis, simulation, systems design and optimisation. There is a major and growing skills shortage of experts in this area, and the success of the UK in addressing this shortage in cross-disciplinary research and industry expertise in computing, analytics and finance will directly impact the international competitiveness of UK companies and the quality of services delivered by government institutions.
By training highly skilled experts equipped to build, analyse and deploy probabilistic models, the CDT in Mathematics of Random Systems will contribute to
- sharpening the UK's research lead in this area and
- meeting the needs of industry across the technology, finance, government and healthcare sectors

MATHEMATICS, THEORETICAL PHYSICS and MATHEMATICAL BIOLOGY

The explosion of novel research areas in stochastic analysis requires the training of young researchers capable of facing the new scientific challenges and maintaining the UK's lead in this area. The partners are at the forefront of many recent developments and ideally positioned to successfully train the next generation of UK scientists for tackling these exciting challenges.
The theory of regularity structures, pioneered by Hairer (Imperial), has generated a ground-breaking approach to singular stochastic partial differential equations (SPDEs) and opened the way to solve longstanding problems in physics of random interface growth and quantum field theory, spearheaded by Hairer's group at Imperial. The theory of rough paths, initiated by TJ Lyons (Oxford), is undergoing a renewal spurred by applications in Data Science and systems control, led by the Oxford group in conjunction with Cass (Imperial). Pathwise methods and infinite dimensional methods in stochastic analysis with applications to robust modelling in finance and control have been developed by both groups.
Applications of probabilistic modelling in population genetics, mathematical ecology and precision healthcare, are active areas in which our groups have recognized expertise.

FINANCIAL SERVICES and GOVERNMENT

The large-scale computerisation of financial markets and retail finance and the advent of massive financial data sets are radically changing the landscape of financial services, requiring new profiles of experts with strong analytical and computing skills as well as familiarity with Big Data analysis and data-driven modelling, not matched by current MSc and PhD programs. Financial regulators (Bank of England, FCA, ECB) are investing in analytics and modelling to face this challenge. We will develop a novel training and research agenda adapted to these needs by leveraging the considerable expertise of our teams in quantitative modelling in finance and our extensive experience in partnerships with the financial institutions and regulators.

DATA SCIENCE:

Probabilistic algorithms, such as Stochastic gradient descent and Monte Carlo Tree Search, underlie the impressive achievements of Deep Learning methods. Stochastic control provides the theoretical framework for understanding and designing Reinforcement Learning algorithms. Deeper understanding of these algorithms can pave the way to designing improved algorithms with higher predictability and 'explainable' results, crucial for applications.
We will train experts who can blend a deeper understanding of algorithms with knowledge of the application at hand to go beyond pure data analysis and develop data-driven models and decision aid tools
There is a high demand for such expertise in technology, healthcare and finance sectors and great enthusiasm from our industry partners. Knowledge transfer will be enhanced through internships, co-funded studentships and paths to entrepreneurs